University of Cambridge and Newtecnic Limited

To develop a new generation of load bearing connections, and associated design methods, for FRP sandwich panel systems suitable for free-form building envelope applications.